Sulfondiimidoyl Fluorides - New 'Directions' for Late Functionalisation through SuFEx

Sulfur (VI) motifs containing S=N double bonds, are becoming increasingly common pharmacophores in medicinal chemistry. Sulfoximine and sulfonimidamides are of particular note as isosteres of sulfones and sulfonamides. Several sulfoximine containing compounds from Bayer and AstraZeneca have entered clinical trials in recent years as single enantiomers. Sulfonimidamides are also of growing interest, in this field, though related sulfondiimines are scarcely studied due to limited synthetic access. This project will develop new methods for the stereoselective preparation of sulfoximines and sulfonimidamides, building on our prior works in this field. Furthermore, this research will develop new S-F reagents, for conversion into a variety of S(VI) functional groups through SuFex reactions. We will establish the stereoselective synthesis of sulfondiimines, allowing their facile incorporation in medicinal chemistry setting, including the late-stage functionalisation of complex molecules.